4Mag: Four-dimensional magnetic flux measurements (stage 2)

Gaussion produce unique electromagnetic systems that reduce the resistances within lithium-ion batteries. Lower resistances result in faster charging and longer lifetimes for electric vehicles (EVs), two factors that urgently require improvement if EVs are to become comparable to traditional combustion vehicles.

In collaboration with the Science and Technology Facility Council (STFC), and the National Physical Laboratory (NPL), this project is focused on developing highly advanced measurement and analysis methods that characterise electromagnetic fields across four dimensions (three spatial dimensions plus time).

The application of electromagnetic fields to electrochemical systems (magneto-electrochemistry) is an emerging field and currently lacks the essential standardisation and benchmarking required for efficient and rapid scale-up of products. This project seeks to establish repeatable standards that will allow magneto-electrochemistry applications to be accurately measured and analysed, accelerating the commercialisation of magneto-enhancement products.